Applications of Perturbation Theory to Power Electronic Converters

This project aims to develop advanced mathematical modelling approaches to predict instability and define actions to mitigate the risk of undesired behaviours of networks of power converters. The ideal outcome of this project is the development of a generalised modelling and stability assessment framework. In general, renewable energy sources are interfaced to the main grid by power electronic converters. The method implemented in this research will be used to predict the impact on stability of a power-electronics-based generator, as well as to assess the capability of network to accommodate multiple generators of this kind. Theoretical findings will be validated in simulation and on laboratory-scale experiments representative of practical application scenarios.